Instantview Incident Claim Service

This project proposes a smartphone-based incident reporting service. The Proof of Concept
activity would consider the use of a smartphone to capture detailed information required to
process an incident claim in real-time. This would address industry needs to have easy access
to better information to reduce the cost of claims and improve customer service.
The incident reporting service will provide insurers of the “at fault” motorist First Notification
of Loss. They will have better opportunity to reduce the costs of vehicle repairs, hire cars and
personal injury.
Other benefits include (a) faster claim handling and improved customer satisfaction; (b)
integration with back office systems, lower operational costs, fewer staff & less paperwork;
(c) reduced churn as motorists should be able to benefit from some reduced premium; (d)
more detailed claim information from their customers and across the industry, and opportunity
to improve client propositions & pricing.
The user’s GPS location, combined with third party data, will automatically provide the
location, map, date, time, weather conditions and traffic conditions at the incident scene.
Photographs of the vehicles and the use of Automatic Number Plate Recognition would
retrieve vehicle details from the DVLA. Postcode lookup services would simplify collection
of third party and witness addresses.
The user submits the completed information from the smartphone and receives an electronic
copy of the incident report.
Their insurer will be alerted to the accident and could view the incident report, accident
photographs and location of the incident via a secure server and web service. The insurer may
then organise recovery services, car-hire or emergency services based on the user’s location.
The incident location may also be shared with motoring and media organisations so that other
motorists can be made aware of potential delays or road closures.